Youth, affective polarization and trust: a transnational perspective (YAPT)

The role of social media engagement in dynamics of affective polarization and trust is weakly understood for countries in the Global South and particularly among youth: a group that has least faith in democracy (OSF 2023). This research, located in Brazil, India, South Africa and the UK, will explore the extent to which young people's social media engagement with online manifestations of party polarization influences their levels of social and institutional trust, and consequently, their social and political behaviours. With the results of the research, we aim to uncover entry-points for depolarization.

The proposed research project addresses several gaps. Firstly, research on polarisation is dominated by studies on the United States (US) and Europe, while some of the most significant cases of polarisation are Low- and Middle-Income countries (LMICs) in the Global South, including large democracies. Secondly, many LMICs have large youth populations, involving many first-time voters. However, the role of youth in dynamics of affective polarisation and social media remains little understood. Finally, the relationship between online and offline behaviour, and between polarisation and social media remain insufficiently understood.

YAPT will answer the following question: How and to what extent does young peoples' social media engagement with online manifestations of partisan polarisation influence their levels of trust, and resulting political behaviour and social interactions? In Brazil, India, and South Africa, the YAPT project will focus on understanding dynamics of polarization, trust and behaviours among urban youth. In the UK, the project will work with diaspora youth from these three countries, analysing their social media engagement with polarized debates in their countries of origin.

YAPT is an interdisciplinary study that combines qualitative, participatory research to capture youth voices, with social media analytics (SMA) that will analyse online polarized debate at scale. Preliminary findings will inform the design of deliberative MiniPublics, followed by another round of qualitative research, which will explore whether it is possible to engage youth in ways that reduces polarized debates and increases social and institutional trust.

Lead organisation of the project is the Institute of Development Studies (UK), with Co-leads at University of Witwatersrand (South Africa), CEBRAP (Brazil), and PDAG (India). Each methodology will be co-designed and involve close collaboration between social scientists and data scientists of the Sussex Digital Humanities Lab.

The findings will be relevant to policy makers, civil society and youth organisations and YAPT will produce bespoke outputs for different stakeholders. A Dissemination and Communication Working Group with representatives from each of the project partners oversees the implementation of country-level and global-level engagement activities with these audiences.